Health-related behaviour and working conditions

In collaboration with the insurance company Vitality, RAND Europe has been collecting data on health, health-related behaviour and working conditions from managers and employees in a number of UK workplaces since 2012 via the Britain's Healthiest Workplace survey. Typically around 200 to 300 workplaces and about 30,000 employees participate in the survey on an annual basis, and about 4000 employees participate year on year. The survey asks employees about 150 questions about their health, their experience of the workplace and access to health and wellbeing interventions. We ask their employers a wider set of questions about the work environment. A subset of questions is asked both to management and employees. Response rates from businesses vary considerably. Workplaces are anonymised but have an identifier that enables research questions related to workplace working conditions and wellbeing. Some of the findings from the survey can be seen in this report https://www.vitality.co.uk/business/healthiest-workplace/findings/.